Recycling coir in a circular economy for horticultural cropping substrates: PEAT-FREE

This SME-led feasibility study will enable peat-free production of mushrooms and leafy salads by twice recycling plant-based substrates from other sectors supporting a truly sustainable solution for these two, high value sectors of horticulture. The main technical challenges in recycling peat-free organic materials for these specialist sectors are quality, consistency, mould suppressiveness and nutrient balance. This project will help to meet the Defra target of phasing out peat from UK horticulture by 2030 and contribute to achieving net zero emissions. The project team conducting the work includes leading growers, scientists, engineers, and multiple UK retailers.